Feasibility Study for the use Native Labs' AI Tools in Optimising Cell Culture Media

Native Labs is on a mission to revolutionise bioprocessing.

We believe that cellular-based products have the power to save and improve millions of lives. However, the road from prototype to commercialisation is a lengthy and costly one.

Utilising the cutting edge in automation, data and AI, we are pioneering innovative solutions that streamline and supercharge bioprocess development and manufacturing, enabling our clients to bring higher quality products to market, faster and cheaper.

This project is aimed at validating the use of our models in new applications to expand our capability and progress the development of our AI technology.